University of Glasgow and AWTG Limited KTP 25_26 R1

To develop LEAP, an AI-powered platform that transforms teaching and formative assessment through personalized, adaptive learning by integrating evidence-based pedagogy with real-time analytics, enhancing educator effectiveness and student engagement while providing dynamic feedback based on student performance profiling to improve student learning outcomes.